Next-generation quantum sensors for medical applications

The project aims to develop novel approach to the non-invasive diagnosis of fibrillations. The proposed technique, based on electromagnetic induction imaging with atomic magnetometers, has the potential to generate a non-invasive, space-resolved map of the heart's conductivity, thus addressing directly the presence of permanent conduction anomalies and their relationship with the on-set and the dynamics of fibrillation. The proposed instrument has the potential for bedside non-invasive tomography capability, with expected impact also in the screening and monitoring of patients, and in the AF surgery planning and navigation. The student will be responsible for the design and realization of the quantum sensor for mapping of the human heart, in close collaboration with clinicians at UCL. The technology will be progressed to the pre-clinical level, with tests performed on phantoms of the human heart.